Poetic practices of pre-literary Latium

When epic poetry begins in Rome it is quite old already. No explicit poetic manifesto of self-representation by either Livius Andronicus or Naevius has survived, but those by Ennius forefront the coalescing of literary ancestry as the true core of poetic innovation (e.g. Ann. 209 Sk.). Appropriating and transfiguring, drawing from predecessors while continuously exceeding them through the emulation of yet other models, can be seen as the central phenomenon of the nascent Latin epic tradition. What is less clear is who exactly these models are, what they each contributed to Ennius or Naevius, and how the Latin authors combined and innovated them, developing a characteristic style for epic poetry in Latin.
I analyse Bellum Punicum and Annales from the perspective of their poetics: the literary artifices and rhetorical structures that, beyond linguistic peculiarities, characterize the epic verse of this period. Combining philological and literary critic approaches, I hope to contribute to a theoretically-informed but textually-driven vision of poetic craft in Republican Rome, and thus also to the understanding of the following literary phenomena of the Late Republic.
Two are the structural difficulties of my study: the fragmentary nature of the material and the complexity and variety of Naevius' and Ennius' models and cultural milieu: the challenges created by such issues can be seen, in fact, as the Leitmotiv of previous scholarship on Bellum Punicum and Annales. Twenty-century studies of both works have focused primarily on philological questions, if combined with an attention to their literary and (especially) historiographical dimension. More recently, the positions of Naevius and Ennius in literary history have been investigated with growing intensity: particularly with the analysis of the former's work in the wider context of the Second Punic War, and of the latter's role as a contact point between the Latin and Greek (and Italic) traditions.
I endeavor to draw together the threads of contemporary scholarship, offering an organic picture of the multiform contributions and influences in the style and techniques of Naevius and Ennius, gauging their respective weights and analysing their reciprocal connections. My study will develop in four fundamental directions: Naevius' and Ennius' relation to archaic Greek verse (chiefly Homer and Hesiod), Hellenistic poetry (not only Alexandrinism), Classical and Hellenistic works of literary theory and criticism, and the so-called Italian poetic koiné (including earlier Latin poetic experiences). Comparing the attitudes and strategies of the Campanian and Apulian, I shall analyse how they each recombine and transform this legacy, establishing their own poetic character; and I will conclude with a discussion of what Ennius draws directly from his Saturnian predecessor.
Next to a renewed comprehensive vision of the poetics of early Latin epics, my work will further previous scholarship by structurally heeding the tradition of literary criticism for the first time, providing a study of how poetic theory influenced practice in Republican epics. As Ennius' verse has ceased to be considered rough and shaggy and new artistry has begun to emerge from his lines, an awareness of his familiarity with literary theory and criticism has dawned. This connection, however, which I suppose to extend beyond the level of stylistic artifice to the deeper one of the conception of the value and function of poetry, remains comparatively under-researched. I will trace it both to Classical works (chiefly Aristotle's Poetics) and to the later developments of the Hellenistic schools (especially through Philodemus), increasingly available to today's scholars thanks to technological developments in the reading of damaged papyri (chiefly those found at Herculaneum).